External review of innovative security pairing protocol

Westhawk has developed an approach that increases the security of peer-to-peer in-browser video and data connections (using WebRTC, for example for videocalls). Security (confidentiality and integrity of the connections) is a key advantage of the approach, but a thorough security validation is needed to ensure the security requirements are met. The innovation voucher will be used to allow this validation to take place so that it can be published in a reputable peer-reviewed publication, to establish the validity of the method.